Bishop Grosseteste University and Lincolnshire Community and Voluntary Service KTP 22_23 R2

To improve the quality of the strategic decision-making processes and embed new operational capabilities such that the impact of new and existing services will grow and include a wider audience.